Abbey Glass Framing Profile Test

We are a bespoke glazing company offering services to both Commerical and Domestic clients. We work with a range of acoustic & thermal glazing. We offer design/advice to architects and designers. We pride ourselves on commitment to innovation and quality products.